"The Island Effect: a sociopatial theory of health".

A quantitative analysis of mental and physical health outcomes according to geolocation and the mediating role of social community throughout Scotland. The study uniquely emphasises comparison of island and mainland regions in addition to effects of rurality.